''Ab-Initio studies of nuclear forces in drpline isotopes''.

The project of strong computational nature is aimed at (1) advancing the study of ab-initio techniques for medium mass nuclei and (2) applying these to investigations of three-nucleon forces and/or their relation to energy density functionals.